Desolenator: Water from Sunshine

Desolenator is a clean technology venture based at Imperial College that has developed and patented the most affordable and environmentally friendly method of water purification - purifying water from any source using only the power of the sun.